Research into lattice material inthe filtration Industry

Croft Filter Limited has developed an innovative design of filters and nozzles using the advantages of additive manufacturing techniques. In this project they will be working in collaboration with university of Leicester to test and quantify the performance of the nozzles and filters.This would help Croft to utilise state of art technology available at the university and establish a benchmark to manufacture high standards products in the future.Croft aims to be self-dependent in conducting test on the products we manufacture in the future.